Aston University and Partners For Endoscopy Limited KTP 23_24 R5

To develop a novel, label free system using optical fibre technology to inspect and validate the cleaning of lumened medical instruments including endoscopes, bronchoscopes and cystoscopes. The device will identify and report on levels of contamination after disinfection.